Underwater photogrammetry for immersive audience experiences

"Marine innovation company Safeguard Nautica Ltd, in partnership with software development company Core Blue Ltd will undertake a 6-month feasibility study to explore and optimise the use of photogrammetry in the underwater environment to create synthetic environments based on the real-world with unprecedented photo-realistic detail.

These outputs may be used with Virtual Reality (VR) and Augmented Reality (AR) technologies to transform how people can interact with, and experience underwater environments such as coral reefs and marine archaeological sites.

Working with a focus group of commissioners, production companies and diving businesses, the project will apply human-centred design to initial creative concepts to rapidly evolve state-of-the-art solutions for the audiences of tomorrow."